Omics measures of ageing and application to risk stratification.

As ageing is the most important risk factor for the majority of killer diseases, a greater understanding of its underlying mechanisms and how it impacts health has medical implications. This project will use a variety of omics phenotypes such as: metabolomics, proteomics, lipidomics and glycomics as well as over 200 complex trait phenotype and genome-wide SNP data and imputations for millions of SNPs to investigate biological age and chronological age. This project will utilise data from several population based cohorts: ORCADES, Viking, Korcula, Generation Scotland (GS:SFHS) and UK Biobank 500k.

The aim of the project is to identify omic traits predictive of chronological and biological age. Biological age being defined as the deterioration of multiple biological systems that result in phenotypic signs of ageing: reduced physical and cognitive function and increased susceptibility to disease. This project aims to establish meaningful measures of biological age via two routes. First, by testing associations between omic traits, complex phenotypes and chronological age. Second, by constructing phenotypic indices of ageing using phenotypes associated with ageing and frailty such as cognitive decline, BMI and blood pressure.

Using these measures of ageing, the project aims to construct predictive indices of ageing. The project also aims to develop genetic instruments for integral omics traits for use in Mendelain randomisation to assess the causality of omics measures and disease status on biological age.

The project also aims to stratify patients for disease risk, mortality and survival based on the value of biological age inferred from omics data and compare performance with the use of chronological age as a predictor.